VIP interneuron-mediated disinhibition underlies cortical network plasticity & perceptual learning

One of the most compelling questions of modern neuroscience is: How does the brain change when we learn? Sensory experience and perceptual learning is thought to be associated with Long Term Potentiation (LTP), i.e. a strengthening of synaptic connections. LTP is a fundamental underpinning of neuronal plasticity in the Somatosensory Cortex (S1). My previous research has demonstrated that LTP is dependent upon concerted activation of subtype specific GABAergic interneurons. However, it remains to be seen if this LTP and its' cellular and circuit underpinnings drive cortical network plasticity in the awake mouse and if this underlies learning. I hypothesize that activation of disinhibitory GABAergic circuits in S1 underlies cortical network plasticity and tactile-based perceptual learning.
The mouse dedicates a large part of S1 to the barrel cortex (BC) which cortically represents the whisker, an essential sensory modality for the mouse. LTP can be induced in Layer (L) 2/3 Pyramidal Neurons (PNs) of the BC after a brief period of rhythmic whisker stimulation (RWS, 8Hz, 1min). Previously, I found that this is driven by repetitive inputs from sensory- related and high-order thalamic inputs. This pairing increases the activity of vasoactive-intestinal-peptide-positive (VIP) interneurons, a subtype of interneurons that suppress the activity of somatostatin positive (SST) interneurons, which are the gate keepers of L2/3PN inputs. I found that this switching on and off of inhibitory interneurons, aka disinhibition, is a driving force for plasticity. Interestingly, the higher-order thalamic inputs are thought to provide important feedback signals needed for correct sensory processing and perceptual learning.
My proposed research aims to understand if disinhibitory circuitry underlies plasticity and perceptual learning within the network in the awake mouse. Using 2-Photon Laser Scanning Microscopy (2PLSM) through a cranial window in awake, head-fixed, mice I will monitor Ca2+ responses in VIP & SST interneurons by injecting a Cre-dependent adeno-associated viral vector (AAV) GCamp6s, Ca2+ indicator, directly into the BC of VIP-Cre & SST-Cre mouse lines. Then I will monitor changes in Ca2+ activity, a reflection of the cell spiking or activity, during passive Rhythmic Whisker Stimulation (RWS) versus during a perceptual whisker-basked task.
Preliminary evidence suggests that VIP interneurons rapidly increase their activity upon RWS which bolsters my previous findings. I will continue to build upon these findings in both interneuron subtypes. Then, I will use a whisker-based tactile threshold detection task combined with 2PLSM to investigate the activity of VIP & SST interneurons to monitor the Ca2+ responses to test if disinhibitory circuitry is activated, i.e. an increase in VIP interneuron activity and a decrease in SST interneuron activity, during specific time points along the experimental timeline. Animals are presented with whisker deflections at angles within the subliminal to liminal detection range and are trained to report detectable deflections by licking to obtain water rewards. Finally, I can perform the two paradigms on the same 2PLSM, which provides the opportunity to return to the same field to record in the same interneurons. I will aim to determine if the activity, within a single interneuron, observed in one paradigm can predict its activity during the other paradigm.
Ultimately, this work could reveal that disinhibition represents a prevalent motif for tuning neuronal circuits during learning. Which may prove important for the field of artificial neuronal networks and could provide targets to harness the mechanisms underlying cortical circuit adaptability, which may have wide sweeping implications for brain health and disease.

Technical abstract
One of the most important questions of modern neuroscience is: how do synaptic circuits change to support learning and behavior? Sensory experience is associated with Long Term Potentiation (LTP) and it is a fundamental underpinning of plasticity in the Somatosensory Cortex (S1). My previous research has demonstrated that LTP is dependent upon activation of vasoactive-intestinal-peptide-expressing (VIP) interneuron-mediated disinhibition. However, it remains to be seen if this LTP and its' underpinnings drive cortical network plasticity in vivo and if this underlies perceptual learning. I hypothesize that activation of disinhibitory circuits underlies cortical network plasticity and perceptual learning.
LTP can be induced in Layer (L) 2/3 Pyramidal Neurons (PNs) upon rhythmic whisker stimulation (RWS, 8Hz, 1min). My work revealed that this is driven by paired repetitive activation of L4 cortical and the Posterior Medial Thalamic Complex, and this increases the activity of VIP interneurons. Which suppresses somatostatin-positive interneurons (SST), or the gate keepers of L2/3 PN inputs. This disinhibition is key to plasticity.
This research will test if disinhibitory circuits underly plasticity induced by RWS and to test if it is activated during a perceptual learning task. I will use 2-Photon microscopy to monitor Ca2+ responses in awake mice, through a cranial window, where I target VIP and SST interneurons by expressing a Cre-dependent GCamp6s. Preliminary data indicates that VIP interneurons increase activity during RWS and I will build upon these results. Then I will use a whisker-based threshold detection task combined with imaging to investigate the activity of the interneurons. Finally, performing the two paradigms on the same 2-Photon provides an opportunity to return to the same interneurons and correlate the activity. Overall, this work could reveal that disinhibition represents a key motif for tuning neuronal circuits during perceptual learning.